SKOOT Community Based Mobile App for Errands

SKOOT Errands - SKOOT Community Based Mobile App for Errands

SKOOT Errands -- A mobility errands app connecting people within a community who drive, with people in a community who need help.

Using the latest digital technology to build a carbon negative mobility network app that brings local communities and friends together across the country.

SKOOT Errands will be a simple app to install and activate -- enabling users of all ages to benefit. At the touch of a button it aims to create an errand market-place for those who are able to run Errands for those that need help (due to lack of transport, or due to the fact that they are from a vulnerable group or need to self-isolate).

These Errands can, whilst in lock-down, take the form of essential grocery click and collect shopping, to collecting medication from prescriptions ensuring that all those in need can be helped and looked after.

After Covid-19 has passed SKOOT Errands will thrive and add features of additional tasks meaning that communities can build on the relationships made during this difficult time.

SKOOT Errands will launch nationally as a new feature within the existing SKOOT app which is live on both the iOS and GooglePlayStore.

ERRANDS will connects and organises communities to provide much sort after help caused by the COVID-19 pandemic; transport and mobility, social welfare, loneliness and isolation.

ERRANDS completes:
* someone needing an errand in a community with someone able to do one
* for free or for a simple pre-agreed cost
* that does not compromise a driver's insurance,
* enabling in app payment with safety and security features including special fraud protection
* automating routes and pick-ups for the Errand provider
* quick and simple registration for drivers, checking their car is roadworthy
* simple linking to friends, friends of friends and social networks, depending on your own preferences
* and if any errand doesn't quite go to plan a dispute service that is fair to both parties.

SKOOT Errands is looking to scale up to millions of users to assist now those in need, and to create jobs and work for when we reach the other side.

With the extension for impact additional funding we will be able to focus on more collaborations to utilise ERRANDS across a number of areas. Collaborations need to be explored to promote ERRANDS within community groups - initial talks have occurred with Carers UK and two NHS Trusts - these collaborations need to be promoted further to ensure the monies spent to date to produce ERRANDS is built upon for the next stage.